Trinity Up-Scaling Technology Feasibility (TRUST)

The Trinity project is designed to investigate prospects for key advanced anode materials for use in electric vehicles. This feasibility project will assess related equipment scale up options and perform technical validation in-house and via third-party to ensure that material from the scaled processes meet the required specifications. This work will include customer engagement to validation the specification and refine the business case.